Detection of stroke in patients with acute vestibular syndrome by smartphone imaging of the eyes

1) Brief description of the context of the research including potential impact

The acute vestibular syndrome (AVS), characterized by a sudden and sustained onset of vertigo, gait instability, nausea and nystagmus which lasts for over 24hrs, is a syndrome associated with a wide spectrum of conditions, ranging from strokes to benign ear infections. Since it is associated with conditions which require drastically different care pathways, triaging potentially life-threatening causes (i.e. strokes) from benign or chronic causes that may require less prompt attention is vital to optimize treatment and improve patient outcomes. The HINTS+ test (Head Impulse, Nystagmus, and Test of Skew, plus hearing), is known to be effective at differentiating causes of AVS, more so than MRI brain scans.
However, it needs to be administered by an trained expert as the differences in eye movements are difficult to identify. Video-oculography is a promising tool allowing nonexperts to administer and interpret test results. However, the
equipment required is prohibitively expensive with specialized headgear and proprietary software. Hence, limiting the adoption of the HINTS+ test in wider clinical settings despite its diagnostic potential. This research is a proof of concept for smartphone-based video-oculography and its ability to bridge the gap as an economical and accurate alternative. With the increased computational power, camera quality, and wide availability of phones, this has the potential to be widely
used allowing all medical professionals to administer and interpret the HINTS+ test. We are targeting a 50% reduction in stroke misdiagnosis. In addition, the creation of a simulation based educational tool to help medics recognise pathological responses to HINTS+ tests, leading to longer-term adoption of the test.

2) Aims and Objectives

The aim of the project is to develop the use of smartphone imaging to analyse eye movements during HINTS+ test for patients who present AVS, in order to build a diagnostic aid and training tool for medical professionals. The specific objectives are to - Develop a simulation model which can mimic HINTS test results - Develop a method to accurately track eye movement during HINTS tests from smartphone imaging - Develop algorithms to extract parameters describing eye motion - Develop AI multiclass classifier linking eye movement parameters to pathologies - Integrate classifier and simulation model into diagnostic aid and training tool smartphone app and website - Run trail of tools in clinical settings and complete statistical analysis to find effect on stroke misdiagnosis

3) Novelty of Research Methodology

This study will investigate the potential of smartphone based video-oculography as an affordable diagnostic aid. While there is extensive literature addressing video-oculography and the potential of smartphone-based healthcare, there was none which addresses their combination.

In addition, computer-simulation medical education frameworks exists in curriculums, however they are yet to applied to AVS. This work can provide a basis for a first full structured educational framework with simulated examples.

4) Alignment to EPSRC's strategies and research areas

This research is most closely aligned with the healthcare technology research area, and lies within the following grand challenges:
- optimisation of diseases diagnosis and intervention challenge
- transforming health and care beyond the hospital

It aims to develop a low-cost smartphone based diagnostic tool widely available to both medical professionals and the general public with an emphasis on artificial intelligence and digitisation and data as well as transforming health and healthcare. Hence, this project fits the EPSCR's missions and targets well.

5) Any companies or collaborators involved

National Hospital for Neurology and Neurosurgery